Maximizing nutritional value in young brassicas with distributed intelligent growing systems

The originators of this project are leaders in the indoor growing system field and have successfully commercialised the technologies and associated services for on-site growing of high value produce (specialty salad leaves, herbs and microgreens) by foodservice operators. The lead business provides clients with a complete integrated system including hardware, consumables, remote monitoring and support services, which enables them to grow-their-own high quality crops with minimal effort and without needing horticultural expertise.

This project will develop important new technologies that will improve the efficacy of the indoor growing systems and enable the production of crops with proven superior nutritional value. Growing Kent and Medway funding provides a vital opportunity for Evogro to access the state of the art horticultural & nutritional science facilities/expertise at NIAB EMR and deliver a significant component in the journey toward net-zero food production.